Assessing the design and efficacy of control strategies for classical scrapie which make use of live diagnostic tests

Technical abstract
1.Develop a mathematical model for the within-flock spread and control of classical scrapie (30/11/2007); 2.Evaluate control strategies which make use of live diagnostic tests at a flock level (30/06/2008); 3.Extend a mathematical model for the spread of scrapie between flocks in Great Britain (30/09/2008); 4.Evaluate control strategies which make use of live diagnostic tests at a national level (31/03/2009).